Validation of Emissions Reduction Approaches - Hydrogen and Carbon Capture

The problem of combustion engines inefficiency and ecologically damaging emissions is well known and affects many widespread industries. Whilst the movement to replace these engines is now well underway, with an increasing uptake of battery technology, many sectors still require the dependency and ease of use of an internal combustion engine. One such sector is the rail industry. Whilst many battery or electric units are being produced, it will take years for infrastructure to develop to accommodate a widespread change requiring diesel engines to remain present for a great deal more time. Therefore, any way to reduce the environmental impact of these engines as this transition takes place would be environmentally valuable.

The poor efficiency of internal combustion engines, alongside releasing harmful emissions, has been a clear challenge faced by the rail industry for years. With the recent targets introduced by the UK government for the reduction of emissions and the eventual removal of diesel engines by 2050, actions must be taken to mitigate the effects of the diesel engines in service.

This project involves the use of electrolysis equipment in conjunction with a carbon capture device for the locomotive to not only capture particulate matter from the exhaust, but also provide engine cleaning for a reduction of exhaust emissions, and improved fuel economy. This will, in turn, lead to a reduction in emissions as the engines have an improved efficiency and require less fuel for the same power output.